Story of individuals

The "story of individuals" concerns how we are able to understand the actions and stories taking place in TV shows and movies. To do this we combine three main areas of study: identification/reidentification of individuals, recognition of actions and objects on screen and text summarisation of the relevant information. State-of-the-art research most often relies on image processing (through neural networks) to identify high-level descriptions such as an individual's gender, emotion and objects in the environment. What we will be working towards is further improvements in combining this visual data with acoustic features from the sounds associated with the video.

For visual processing there are many well established toolkits which provide some powerful functionality in research and industry, for example, OpenCV. Problems such as face detection, gender identification and object detection are practically ready-to-use while others like gesture analysis require adaptation to target scenarios, but are well documented. Audio processing is in a similar state with speech recognition for video clips is not yet perfectly working in acoustically challenging scenes, but with models available from big players from industry (Amazon/Google speech-to-text API) as well as complex, yet powerful development frameworks (e.g. KALDI, ESPnet, etc.), with functionalities such as speaker identification having no pre-made toolkit.

Through a mixture of customising these toolkits for most functions and building others using known techniques, the project aims to combine both the audio and visual processing to aid in the identification and re-identification of individuals. The audio often contains crucial plot details such as character's names, intentions and emotions that are not always found strictly through visuals. Even characters who are directly speaking to each other can be in different shots, never appearing on screen within the same frame. By including this information we are able to re-identify characters from their voice, physical features or a mixture of both along with greater emotion recognition for establishing character reactions to major story beats. This information can then be used as the building blocks for high level character, scene and story descriptions.
Besides identified characters, further meta-data can contribute to more meaningful audio/video scene analysis, such as choice of camera angles, distance, and character or framing information convey vast amounts of information which is currently not accessed by computer models but intuitive to people. For example, an "over the shoulder" followed by a "close up" is often used to show that 2 characters are talking together even though they may not both be visible or audible together in any number of frames. By taking this data into consideration, we are able to build an improved picture of the events taking place on screen. This can all then be used as an improved input for text summarisation of the plots for visual media.